doppel test

"doppel is a wearable device that improves your capacity to manage the pressures of time and stress in your daily life. It enables you to become more alert or to relax, without drugs such as caffeine or alcohol, or time-consuming methods such as meditation. It does this through the phenomenon of heart rate entrainment by which our heart rate can synch up with an external beat. We created a new way of achieving this effect, to encourage the user to respond and so stimulate or relax them. The effect is similar to that of listening to upbeat music to wake up or chilled out music to relax but without the associated distraction, giving the user control over how they feel and perform.
We have so far tested people in a controlled environment and have achieved positive qualitative and quantitative results. We will be undertaking further, independent testing of doppel before developing it for market and launching in 2015.
We see doppel as the first of a new breed of wearable technology that gives a tangible benefit to the person wearing it. We do not believe that the future of wearables will be flashing lights and graphs of stats, but rather a softer technology that lives symbiotically with us and helps us to be more of the person we want to be."